How does endocytic flux respond to environmental cues?

Organisms are continuously exposed to environmental stresses including changes in osmolarity, temperature, hypoxia and starvation. The ability to adapt to these stresses is fundamental to survival and healthy ageing. Multicellular organisms have evolved homeostatic mechanisms to cope with normal variation in environmental conditions, thus ensuring sustainability. We understand quite a lot about how warm-blooded organisms respond, for example, to heat stress and changes in redox condition. However, understanding the responsiveness of endocytic flux to environmental cues is an unexplored area which is the aim of this proposal.

Endocytosis is the process by which cells take up material, including nutrients and signalling molecules, from their environment. Several endocytic pathways exist which differ based on the size of the vesicle/vacuole that is internalised and, importantly, on the type of cargo that is internalised. These pathways thus have cell- and tissue-context specific activity or flux. Increases in cargo uptake via one endocytic pathway results in increased plasma membrane uptake and, to maintain plasma membrane homeostasis, there is a requirement for cells to sense their surface area-to-volume ratio. Endocytic flux is responsive to environmental cues including osmotic shock, temperature, nutrition, and hypoxia. There is however almost no molecular understanding as to how changes in endocytic flux are recognised by cells.